MIND (Multiple Identity Narrative Directing)

Perspectives Productions ("PPL") are focussed on improving how the challenges of dealing with poor mental health can be visualised to provide a more immersive and impactful experience for the viewer. Multiple Identity Narrative Directing ("MIND") is that innovation and it will provide a new, unique and interactive dimension to a viewer's experience that has the potential to transform representation of mental health stories, where much of the protagonist's narrative is trapped inside the character's head.

PPL are already collaborating with key strategic partners. We are:

* under exclusive licence with UK independent publishers (focused on mental-health) to convert their titles into visual media;
* collaborating with an established screen based talent agency who support, train and manage UK talent across all film production skills; and
* collaborating with a BAFTA nominated technology company for the development of the proposed OTT ("Over the top") distribution platform.

This project will deliver an end to end prototype for MIND, verifying and validating technology solutions across production, editorial and distribution, that will lead to the release of the first feature film and OTT platform in Q1 2026\.

Through this project, PPL aims to allow art to imitate life more closely when relaying the experience of mental-health issues.